Feasibility of Converting Natural Fibre Textile Waste into Flock for High-Value Design

We are developing a practical and scalable approach to transform byproducts from UK heritage textile mills into new natural materials. The project focuses on converting natural waste fibres, such as lace "clips," selvedges, and offcuts into electrostatic flock fibres for use in interior, fashion, and surface design applications.

Early research with MYB Textiles in Scotland, the world's only producer of woven Madras lace, has shown that these small cotton clips can be processed into a high-quality natural flock fibre. This material offers a viable and more sustainable alternative to petroleum-based synthetic fibres commonly used in flocked textiles and wallcoverings.

The next phase will expand trials across the UK textile supply chain, linking heritage mills, fibre processors, and material innovators to optimise milling techniques for different natural fibres and end uses. The project will explore processing of fibre, design with texture, and natural colour to develop materials suitable for a range of design-led applications. Collaboration with European partners will support knowledge exchange and help build a more resilient and sustainable manufacturing model.

In addition to producing natural flock fibres, the project will explore how these processed materials can be used in other applications. We will assess the potential for re-spinning the fibres into new yarns with a UK textile recycler, and test them as a bio-feedstock for mycelium-based composites, supporting innovation across sectors such as interiors and biomaterials.

By combining design-led innovation with circular economy principles, this project demonstrates how traditional UK textile manufacturing can lead the transition to more environmentally conscious production. By working directly with the high-quality materials already present on the mill floor, we can add value at the point of creation rather than at end-of-life, preventing waste and reimagining byproducts as valuable resources.

The outcomes will help reduce landfill, decrease reliance on imported synthetic fibres, and strengthen the UK's capability in sustainable textile innovation. In doing so, the project contributes to a more resource-efficient, low-impact, and resilient future for the UK textile and design industries, while showcasing the creative and technical excellence embedded in the country's manufacturing heritage.